University of Glasgow and Qumodo Limited

To develop and commercialise an image Location Identification Classifier to match large volumes of images, based on scene and location content, through computer vision and machine learning.